ALIAS II: Regulatory Policy Concepts Enabling ITM

AgiLe Integrated Airspace System II (ALIAS II) is an ambitious project that brings together five highly capable and innovative companies including operators, technology providers and an Air Navigation Service Provider (ANSP) to demonstrate an integrated airspace system for the future. This system will incorporate drones, air taxis and manned aircraft operating in unison to deliver economic and societal benefit for the UK.

Through use cases like medical delivery, emergency response and search and rescue there is massive potential for Advanced Air Mobility (drones and air taxis) to deliver social good. This can be through economic growth, better connectivity, reduced emission and better service provision. However, these benefits have not yet been realised because for AAM to operate at scale these new aircraft must be safely integrated into the existing airspace system with freedom to operate. That can only be achieved though Integrated Traffic Management, where all aircraft share the airspace, instead of segregation, where they are separated into inefficient fixed boxes of airspace.

The first ALIAS project demonstrated in June 2024 a functional ITM system involving multiple uncrewed platforms and a crewed platform sharing the same airspace with civil approvals. ALIAS II will take the core of this system, add extensions and deploy at the Snowdonia Aerospace Centre building through simulation to two phases of flight trials. The primary outcome will be to inform nascent regulations that are necessary for ITM to be deployed at scale commercially.